AI Administrator Assistant for Oracle-NetSuite

Our project aims to revolutionize the management of Oracle NetSuite systems through the development of an AI Assistant. This AI Assistant is designed to optimize the workflows of NetSuite administrators, initially by offering advisory capabilities and later expanding to task automation and system testing.

With a strong foundation built on over 15 years of NetSuite expertise, our founder has identified the critical challenges administrators face in managing ERP systems. These challenges include handling workforce churn, dealing with frequent updates, and ensuring continuity and efficiency in operations. Our AI Assistant addresses these issues by providing continuous support, insight, and technical assistance, thereby multiplying the efficiencies for companies using NetSuite.

The project will progress through four well-defined phases:

1. **Research and Data Collection**: We will gather extensive data from various NetSuite environments to train and refine our AI models.
2. **Development**: Our team will develop and refine these models, creating a prototype that demonstrates the AI's advisory capabilities.
3. **Testing and Iteration**: The prototype will undergo rigorous testing with five beta customers. Feedback from this phase will be used for iterative improvements to ensure the AI Assistant meets user needs effectively.
4. **Finalization**: The prototype will be finalized and prepared for deployment, ready to offer substantial benefits to NetSuite administrators.

To protect our innovative technology, we will implement robust data encryption and adhere strictly to data protection regulations. Additionally, we will seek intellectual property protection through patents and trademarks, ensuring our solution remains secure and proprietary.

The anticipated benefits for customers include enhanced system efficiency, reduced operational costs, and more rigorous processes. The AI Assistant will provide real-time, actionable insights, allowing administrators to make informed decisions and execute plans swiftly. As we expand the AI's capabilities, routine tasks and testing will be further automated, significantly improving productivity and system stability.

Our project aligns with the key requirements and scored criteria of the grant by delivering a cutting-edge AI solution that addresses a critical need in enterprise system management. With a focus on innovation, technical excellence, and customer benefits, our AI Administrator Assistant for Oracle NetSuite is poised to transform how businesses manage their ERP systems, setting a new standard in operational efficiency and effectiveness.